Mechanical stimulation of micro-vascular endothelial cells contributes to lung remodelling in chronic heart failure

Shortness of breath in longstanding heart failure occurs partly because the lungs become scarred and stiff, with the result that they are more difficult to expand and work less efficiently. When heart function is impaired, most commonly after a heart attack, the pressure in blood vessels draining into the heart increases and they become distended. I propose that stretching of these blood vessels contributes to lung scarring in longstanding heart failure. Our research team has developed a model that allows us to examine the consequences of stretching the cells that line small blood vessels. Using this model, I shall investigate the effect of stretch on the release of substances from cells that promote scar formation. We hope to identify the cause of lung scarring in heart failure with a view to discovering new targets for improving the lives of patients suffering from this very common and debilitating condition.

Technical abstract
Chronic heart failure (CHF) is an increasing cause of mortality and morbidity, dyspnoea being the most prevalent symptom. Left-sided dysfunction causes structural remodelling of the alveolar-capillary membrane decreasing lung compliance and gas transfer both of which contribute to dyspnoea. Endothelin-1 (ET-1), a vasoconstrictor and fibroblast mitogen, is over-produced in the lungs of CHF patients and its blood levels correlate with the patient‘s haemodynamic disturbance and mortality. ET-1 production is increased by vascular endothelial cells subjected to mechanical strain. We propose that mechanical strain applied to human lung microvascular endothelial cells (HLMVEC) in patients with CHF stimulates the production of ET-1 and other fibrogenic mediators that lead to structural remodelling. Using a novel in vitro model to apply static mechanical strain to HLMVEC we shall: describe the mechanotransduction pathways that lead to ET-1 production and determine the role of ET-1 in the fibrogenic effect of supernatants from stretched HLMVEC. Whilst endothelin receptor antagonists have not been effective in the treatment of CHF, ET-1 production in the lung remains an appealing therapeutic target because ET-1 contributes to pulmonary hypertension and lung remodelling. It may be possible to modify ET-1 activity in CHF by interfering with relevant mechanotransduction pathways or more directly using endothelin receptor antagonists administered by inhalation to modify these processes locally thus avoiding possible deleterious systemic effects.